Simulation, Preparation and Characterisation of Magnetocaloric Thin Films

This is a joint research programme between School of Physics and School of Engineering, exploiting the synergy of expertise
and facilities between two schools in the area of materials for energy applications. Increasing the energy efficiency of systems
has a noticeable effect on energy footprints. Magnetic refrigeration has recently emerged as a promising technology that
shows huge potential to improve the energy efficiency of modern refrigeration systems. The principle of magnetic
refrigeration is based on the magnetocaloric effect, in which a change in magnetic field induces thermal transport. A thorough
understanding of the magnetocaloric properties of materials has been an important issue in the development of this emerging
technology and is the framework of the proposed research in this PhD project.
The objective of the project is to investigate magnetocaloric properties of GdSiGe and manganite materials in attempts to
gain fundamental insights into the avenues leading to the development of high performance and low-cost magnetocaloric
materials. The project provides the candidate exciting opportunity to tackle a forefront S&T challenge with access to a
number of the state-of-the-art facilities, which are widely used by world class research laboratories in Physics and Materials
Sciences. Magnetocaloric materials will be prepared using a PLD (Pulsed Laser Deposition) system. The magnetocaloric
properties and other physical properties will be investigated using the SQUID (superconducting quantum interference device),
MFM (Magnetic Force Microscope), and Infrascope III (Infrared Microscope), etc. Furthermore, modelling of magnetocaloric
properties will be establishedto support data analysis and interpretation.